LASERTEX: Laser Surface Texturing for PFAS-Free Textiles

**Public Description:**

Facing the urgent environmental and health challenges posed by PFAS contamination, our project sets a new standard in textile innovation. PFAS, a group of harmful chemicals widely used in textiles for their water, oil, and stain repellent properties, have been linked to significant health risks and environmental damage. In Europe alone, the healthcare costs from PFAS pollution range between €52 billion to €84 billion annually. Soil remediation and water purification due to PFAS contamination add to the economic burden. With the European Union moving to restrict around 10,000 PFAS substances, the development of effective, safe alternatives is both urgent and critical.

Our initiative specifically targets the prevalent use of PFAS in textiles, as found in performance outdoor garments, workwear, medical PPE, and industrial protective textiles and membranes. The statistics are alarming: 20% of European apparel, 70% of 137 North American clothing items, and 75%of outdoor apparel in the U.S. contain PFAS. These figures underscore the pressing need to find viable replacements for PFAS in textiles.

Our project, a collaboration between Amphico and Fusion Bionic, pioneers the development of a novel PFAS-free textile and membrane. The focus of our innovation is on overcoming the limitations of current PFAS-free materials, which typically exhibit higher surface energy and thus less effective repellency properties. Our primary aim is to develop a PFAS-free textile and membrane that offers high resistance to liquids, oils, and stains, while also providing enhanced abrasion resistance.